GluSens - Advancing Bioprocessing with Single-Use Glucose Sensors

The project at hand constitutes an ambitious but highly achievable endeavour to revolutionize the field of bioprocessing, specifically in the realm of biological therapeutics and vaccines development. Spearheaded by Carbometrics and PyroScience, the objective is to synthesize a pioneering single-use glucose sensor, which can perform non-intrusive, efficient monitoring of glucose levels, an innovation that will transcend current methodologies.

In the contemporary sphere of bioprocessing, monitoring glucose levels necessitates a disruptive intervention, akin to drawing a blood sample to measure sugar levels in the human body. This process invariably jeopardizes the integrity of the bioprocessing environment, leaving it susceptible to contamination. The proposed sensor, however, will possess the unique ability to quantify glucose levels through the non-invasive scanning of the reaction vessel walls, an unprecedented advancement in this field.

The significance of such an innovation cannot be overstated. Glucose, being an essential nutrient for cell growth, requires precise monitoring to ensure optimal productivity and efficiency in the bioprocessing ecosystem. With the proposed sensor, the industry will gain the equivalent of a reliable, precise oven thermometer, facilitating the "baking" process without the risk of interfering with the environmental conditions.

At the heart of this sensor is a bespoke molecule, designed to bind to glucose and thereby enable the sensor to "detect" its levels. This molecule has already been subjected to rigorous testing and validation, demonstrating promising results in various applications.

Moreover, the proposed single-use sensor resonates with the contemporary paradigm of sustainability, addressing the global imperative to conserve water, energy, and overall resources. In this respect, the sensor will be positioned at the nexus of technological advancement and ecological responsibility.

This remarkable project envisages the development of a first-of-its-kind, user-friendly, and environmentally conscious glucose sensor. Its successful realization promises to usher in a new era of safe, efficient, and sustainable bioprocessing, redefining how we produce indispensable medicines and vaccines.